LIHFE-10 (LIquid Hydrogen Fuel-SystEm Development 10)

ZeroAvia, the market leader pioneering the development of hydrogen-electric powertrains, and Filton Systems Engineering, market leader pioneering the development, testing and certification of liquid hydrogen fuel-systems for civil aviation, will work together on Project LIHFE-10\.

The project will combine the capabilities of both Organizations to develop and demonstrate a 300kW hydrogen-electric powertrain running on liquid hydrogen in ground test facilities.

The project will prove out a number of technical challenges around handling, storing and conditioning hydrogen at cryogenic temperatures; and will deliver a composite tank with an increased capacity of 10kg.

Upon successful completion of this ground based demonstrator project the system architecture will be designed ready for a follow-on project to develop into a flight-testable system.

The team's aim is to demonstrate the extended range and efficiency offered by the significant improvement in energy storage when transitioning from gaseous hydrogen to liquid hydrogen.

The system will subsequently be scaled for different aircraft types and customer's operational requirements.